Patient-Specific Simulation of the Heart Organ for Diagnosis

Epicardio seeks to prove the concept for a patient-specific simulation of the human heart,
suitable for diagnosis of cardiac pathologies. Having successfully developed a web-delivered,
interactive simulator for cardiology training - “the flight simulator for the heart” - part funded
by a SMART Development of Prototype grant, the company will now render its technology
patient-specific and diagnostic.
The innovation is based on a new method of creating an accurate electrophysiological
simulation model of the heart organ matched to the anatomy, physiology and pathology of a
specific patient. The method provides a representation of the patient’s cardiac state, with
view to providing diagnosis and therapy decision support and informing pre-intervention
planning. This patient-specific simulation will enable physicians to better target the source of
a heart rhythm disorder. This may be by targeting ablation more accurately, or by placing
pacemaker leads in specific sites. The prior-art generic simulation models will be integrated
with patient-specific anatomy, physiology and pathology data and innovative diagnostic
algorithms for specific pathologies.
Heart disease is a leading cause of death worldwide. Diagnosis of heart disease is commonly
performed via Electrocardiography (ECG) tests and Cardiac Electrophysiology (EP) studies.
Minimally invasive techniques, such as pacing and ablation have increasingly become
commonplace in treating the failing heart. The complexity of these surgical techniques,
coupled with a continuous drive towards lowering costs and risk to patient, create a need for
more efficient and effective computerised diagnostic methods. Epicardio will meet this need
by introducing an innovative diagnostic tool that is effective, easily accessible and affordable.